AFRI-Char

AFRICHAR will develop and evaluate, at feasibility level, an integrated transportable system to obtain combined electrical power and heat from managed coppice and agricultural waste in African countries, initially Mozambique. The project will evaluate conversion of woody biomass into char, high grade heat and pyro-gas which can be burned directly as fuel or used for electrical power generation. This makes clean, affordable, sustainable energy locally available in rural communities. 10-20kWe will be generated, alongside various grades of heat to serve rural communities with electricity, hot water and food processing for preservation.